Nunabio: Providing DNA Solutions

Biological matter can be precisely identified by the base sequence of its DNA. DNA detection is therefore of global interest where biological contamination is harmful to human health -- water that contains microbial infections, air samples that convey disease, water or food that is contaminated, weapons that disperse biological agents or genetic mutations that lead to the onset of disease.

DNA sensors are already utilised in a large number of commercially important market sectors including clinical molecular diagnostics, pathogen detection in food and water and biothreats to homeland security.

The current approach to DNA detection can be achieved by two methods including;

1\. NGS technologies which provide highly accurate results, however, they can be costly in terms of time, expertise and finances.

2\. Point-of-use devices which provide more affordable and rapid time-to-result, but with the drawback of a lower confidence in the automated result.

There is motivation within diagnostic companies to move from NGS technologies to point-of-care devices, however, there is an urgent need to improve the confidence in these results.

Our patented technology will enable the achievement of the higher confidence levels that are required to make quicker and better-informed decisions and subsequently improve user experience and feedback.

Following market research, we found our technology to be applicable within in a number of microbiological testing market sectors including, molecular diagnostics, food and water safety, and biothreat and security.

As a first route to market, we identified a pressing unmet need in the water testing market. There is currently no rapid, reliable water quality test available (UNICEF).

At Nunabio Ltd, our approach is to work with a global leader in water testing analysis, Palintest Ltd., in a joint-venture that will embed our patented technology into a testing platform that meets industrial requirements.

This Innovate UK funding will enable Nunabio Ltd. to set up as a technology development house, recruit new team members, develop and exploit current and new intellectual property in a comprehensive IP strategy to primarily impact the microbial source tracking in water. Accelerating the company development will attract further licencing opportunities of our technology into markets beyond water analysis.